Open Data Innovation Voucher

Super Local is a start-up that has produced an innovative technology that enhances the performance of smartphone mapping apps. The technology leverages open source data to allow users to perform more precise location searches and orientate themselves to the environment more quickly. Using the Technology Strategy Board’s innovation vouchers, Super Local will strengthen its intellectual property position.